Creativeworks London

London is a complex environment for Knowledge Exchange and cultural and creative interactions. It faces distinctive challenges as it attempts to sustain global competiveness in the Creative Economy, particularly in terms of digital innovation. Creativeworks London builds on the London Centre for Arts and Cultural Exchange (LCACE), a seven year partnership of nine London-based Higher Education Institutions: Birkbeck College, City University, the Courtauld Institute, Goldsmiths College, Guildhall, King's College London, Queen Mary University of London, Royal Holloway and University of the Arts. We will be joined by smaller specialist organisations such as the University of London's Centre for Creative Collaboration, Central School of Speech and Drama, Roehampton, SOAS, Kingston and Trinity Laban Conservatoire of Music and Dance and by major cultural organisations such as the BBC, the British Museum,the V&A and the British Library. We will be liaising with the London Mayor's office and the Tech City Investment Company (part of UK Trade and Investment), and UK-wide groups such as the Creative and Cultural Skills Council. We will also be working closely with industry partners, both large and small, including IBM, Playgen/ Digital Shoreditch, Mediaclarity and Bellemedia. This enables the Hub to provide a step-change in the multiple and often fragmented approaches to London's Creative Economy and to provide crucial Arts and Humanities interventions into the sector. Crucially, the Hub will also ensure that the importance of these interventions are widely recognised by business, policy-makers and government.

To do so, it will undertake research into London's previous and current attempts to implement creative economy strategies; investigate the special requirements of London's digital economy and the relationship that London's audiences have between the live and the digital experience of performances and artefacts. The Hub's Knowledge Exchange programme focuses on 'Creative Vouchers' where Arts & Humanities researchers will offer a range of services (such as historical information that the Media would like to access, policy overviews, IP advice, digital solutions, alternative approaches to business models or practices) which can be accessed by SMEs. The scheme will also allow us to track the sector's changing needs, feeding back into our research into London's distinctive creative economy. There will also be a 'People Exchange Scheme' for both postgraduate researchers who want to experience industry and entrepreneurs who would benefit from a period of time within an HEI environment.

The combination of excellent research and innovative KE will ensure that Creativeworks London provides a strategic overview and network support. This will be essential if London, and hence the UK, is to cultivate entrepreneurial capacity and facilitate new routes to markets in inter-related fields such as digital media, music, fashion and the visual arts.

Potential impact
This Hub focuses on London and will primarily target London-based SMEs and Cultural Organisations along with national and international organisations who are interested in the specific issues that London's Creative Economy poses. However, our work will also be relevant for other UK regions and for international communities, and offers opportunities for comparative research and KE.

Creativework London's key targets are:

2.1 London's creative and cultural workers, micro-enterprises and SMEs: Our SME partners want practical solutions to immediate problems, particularly around emerging markets and business opportunities; they would also like to see financial reward for their participation in the Hub. Our Creative Vouchers scheme, People Exchange and Networking schemes are designed to make an immediate difference for this community while our research into creative enterprise mentorship will ensure that the support delivered is relevant to their needs.

2.2 Policy Makers in London, the UK and Internationally: The Mayoral advisor on arts and culture has noted that,'there is much rhetoric about London's 'creativity' but policy makers need a clear understanding of how this sector works, and the factors that shape its success.' (London's Creative Workforce 2009) The Research Clusters will offer this insight, ensuring that we will be able to both support the delivery of London's new Cultural Strategy and, at the same time, offer a much needed critical perspective. The work will also have relevance to other UK centres, allowing for comparative work with other Hubs, and provide evidence for innovation development in other global cities.

2.3 London's Cultural Organisations: London's museums, libraries, performance venues and arts organisations have considerable research expertise and audience data which they would like to share with private partners, each other, and with HEIs. They recognise their complex web of relationships with users and creative content suppliers and are interested in understanding the needs of both. Cultural Organisations are also increasingly keen to develop wider digital capacity. Our Research Clusters into the digital economy, skills and audiences will benefit their needs. Finally these organisations are regularly approached by academics for help and often cannot manage the multiplicity of partnership requests and have asked for a filtering system that would enable them to develop long-term KE relationships while not excluding new players. Our 'Single Portal' approach will meet this goal, allowing Cultural Organisations access to all our partners who represesent a very broad range of London's HEIs and specialist Colleges.

Our KE brokerage service will facilitate experimental interactions between HEIs of different sizes and scales, Independent Research Organisations and SMEs through schemes such as:
1. Creative Vouchers modelled on NESTA's creative credits that allow SMEs access to HEI expertise as a taster for further interactions, including access to collaborative research opportunities, skills and space, new forms of mentorship and creative lab time
2. A flexible fund to support interactions that enable mobility between organisations including internships for SMEs in HEI spaces and for postgraduates in SME environments
3. EPSRC-style Sandpit and 'Bright Ideas' brain-storming sessions to bring together interdisciplinary/HEI and business partners to network and address emerging problems
4. Supporting new approaches to IP, business models, digital capacity and skills training development